ORA (Round 5). Production and perception of expressions of emotions in humans and their closest relatives

Ever since Charles Darwin's explored the origins of human emotion in his seminal book "The expression of the emotions in man and animals", understanding human emotion has been a topic of intense interest for social scientists and biologists alike. Humans are extraordinarily skilled in expressing, recognising and sharing emotional states, something which has enabled our species to engage in remarkably varied and sophisticated social interactions. Nevertheless, despite the importance of emotion expressions for our species, we still know very little about how these expressions evolved and to what extent we find similarities and differences across human cultures. In this project, we address these issues by conducting the first directly comparative investigation into the evolutionary and cross-cultural origins of human expressions of emotion. Our investigation will focus on how humans both produce and perceive expressions of emotions and how these compare both across different cultures and in comparison to our closest living relatives, the bonobo apes. By comparing human emotional expressions across cultures and species, this project provides a truly exciting opportunity to investigate how humans communicate their emotions and how this could have evolved.

Compared to other animals, humans have evolved particularly communicative faces to both express our emotional states as well as having evolved special cognitive skills to detect the emotions of others. Certain parts of the face which express emotions have become enlarged and exaggerated in humans. For example, the whites of our eyes, which enable us to communicate our emotions and eye movements, are much larger than in other species. The colour of our lips and size of our eye-brows are also accentuated to make them stand out. Using such signals, it is thought that humans express emotions in two main ways. First, through explicit emotional signals which can be produced consciously and intentionally, such as smiling and frowning. Second, through subtler cues, such as pupil dilation or blushing, which not be under conscious control. Currently, it remains unknown whether humans mainly express their emotions through conscious signals or unconscious cues nor whether we can distinguish between these two types of emotional expressions when observing them. In the current project, we will address these questions by comparing how human produce and perceive these different types of expressions both within naturalistic settings as well as in behavioural experiments. We will combine behavioural observations with number of exciting innovative techniques- including thermal-imaging, touch-screen experiments and eye-tracking technologies, to establish new non-invasive ways of investigating the basis of human emotional experience.

In order to understand whether or not such expressions are uniquely human and shared across different cultures, we will directly compare the capacities of humans living in 5 different in similar ways as well as those of our relatives, the bonobos. As our closest living relatives, bonobos provide an ideal opportunity to build a picture of our last common ancestor as well as to identify the evolutionary basis of the skills we see in humans today. Compared to chimpanzees, bonobos show higher emotional sensitivity and attention towards expressions of emotions, so represent particularly good models for retracing the steps of of our capacities.

Combining novel techniques for a cross- species and cross-cultural investigations, this project offers an evolutionarily-grounded approach to the origins of human emotion. Collaborating across nations, we build on our complementary strengths and expertise to develop an innovative line of research set out in a broad international context.

Potential impact
In addition to the benefits to academic beneficiaries described above, this collaborative project has several levels of societal and individual impact and dissemination

1.Understanding mental health
Given the impact of our emotions on a wide range of mental processes and manifest behaviors, being able to recognize and regulate our emotions is crucial to healthy mental functioning. Our research on emotion production and perception thus has far reaching application to mental health research and policy, which includes for detecting the emotion processing capacities of typical and atypical human populations. Likewise, our methods can have application for developmental disorders, including Autism and psychopathologies. Understanding the mechanisms underlying emotion recognition will help better understand the motives behind clinically observable deficits. Understanding the fundamentals of emotion expressions will help to better understand the emotion deficits in clinical disorders.

Deliverables: 1.Inter-disciplinary research symposium to communicate findings to academics, health practitioners and policy makers and receive feedback about the kind of applied research that they would like to follow. Publish summary report on project website 2. Online publication of materials, data sets and research papers

2. Public policy- human social functioning and animal welfare
Our project seeks to identify the underlying commonalities and divergences in human emotion processing as compared to that of animals, which might impact on public policy. This includes establishing novel means to non-invasively assess animal welfare, something which can be used to improve guidelines for using animals in research/ agriculture industry. The use of infra-red thermal imagery has already attracted interest in the welfare sciences and our application can have particular relevance for zoo husbandry related. Our findings might also have applications for public policies relating to improving social support towards individuals with socioemotional disorders and those with socioemotional/communicative difficulties within educational contexts.

Impact deliverables: 1. Membership of the Animal Welfare Research Network and dissemination of our welfare-implicated research at their annual AWERN conference and participation in regional satellite workshops. (The PI has already attended a workshop on application of thermal-imagery research) 2. Online publication of materials, data sets and research papers. 3. Meetings and dissemination with policy makers by presenting our research to local welfare/agricultural stakeholders and social support workers.

3.Awareness-building of the General public
Both PIs collaborate with Zoos and science museums in the UK (Birmingham Think Tank Museum, Twycross Zoo) and the Netherlands (Apenheul Zoo) and will use our extensive extensive in public engagement with science to promote awareness-building and rich dissemination to the general public.

Impact deliverables: Dissemination via research presentations; outreach days, visitors taking part in experiments, social media and media dissemination, participation in regional and national science fairs and public events/community groups. Clay will disseminates the research at the Natural History Museum in London and other Zoos. In Apenheul, we have the opportunity for direct visitor engagement by presenting the study on an interactive touchscreen such that visitors can learn about our research. The zoo has offered us their location to organize a public symposium.

Stake-holder benefits
Our national stake-holders in the host countries - DR Congo and Rwanda will benefit through reimbursement of research participation; engagement of local assistants, support of educational materials, investment in local community projects which are encompassed in fixed field research fees as well as active dissemination activities including school and community visits and video project